A World Apart: Essays on Long-Distance Marriage, Womanhood, and Freedom

Part personal journey, part deep-dive reportage, and interwoven with literature and art's encounters with intimacy over a distance, the proposed experimental essay collection explores long-distance marriage and how it shapes womanhood, work, and migration today. Refracted through my own experience of an eight-year long-distance partnership across Mumbai, Singapore, London, and St. Louis, the essays unravel everyday textures of distant relationships playing out in a globalized world, disrupting traditional ideas of family-and the outlines of freedom and the self. The critical project analyses how formal experimentation and hybridity articulate silences, erasures, and the unsayable by centering Tessa McWatt's Shame on Me and considering works of Aisha Sabatini Sloan, Claudia Rankine, and French artist Sophie Calle to further understand how form grapples with the central questions in a text. The critical writing in turn informs the book's form-essays include phone call transcripts and experiment with footnotes, white space, images, and digressions to embody communication between long-distance partners.

Creative Impulse & Research Questions

Few couples conspire to have distance in their partnerships. "It's like queering the idea of marriage," someone told me recently. I'm interested in what is so mystifying about these partnerships when distance in some form has frequently defined marriages around us-if we pay sufficient attention across class and place. Among thirty million in my home city of Mumbai, every other taxi driver (including the 75-year-old uncle who drives a most rickety kaali-peelidown the alley of my home) has a wife back in Bihar or Uttar Pradesh, raising his children and caring for his ageing parents. Long-distance marriages of domestic and foreign workers buoy tourist economies of places-Sri Lanka, Vietnam, Cambodia, Hong Kong, Singapore-that my partner and I visited while falling in love. It is marriage, not work, that is the biggest reason for migration in India, and it is women-almost 218 million of us-who formed the largest group of marriage migrants according to the 2011 census. The essays will illuminate the people behind these numbers, the private lives shaped by absence and silences even as we move in a crowded, hyperconnected world. What does intimacy mean to one, freedom to another? What does a woman on the morning train in Mumbai, smiling at a floating face on her tablet, have in common with a man walking Hong Kong's empty harbor late at night, waving his children goodnight on his phone? And how did I come to be part of their world? Back in 2015, when I pursued a Singaporean-Indian man who shared the same library as mine, all I thought was how my chase had the right dash of quaintness ("We met in a library in Mumbai!"). I saw it as one more risk to take, after pursuing journalism when my parents hadn't gone to college, and holding my own in class-bound newsrooms. My pursuit felt like a fitting rejection of what I called the 'arranged marriage market' my traditional Hindu family relies on for matchmaking. Little did I imagine that my partnership would span eight years spent apart-pinballing three continents. Or this: even when buried in the fine print of immigration laws, forever strategizing about citizenship, I'd experience a freedom and agency I didn't think marriage could offer. And later, how vigilant I'd have to be in our relatively egalitarian heterosexual partnership to keep it that way.